The social, organizational and technological context of pottery production in mid-3rd millennium Southern Mesopotamia

The transition from the Early Dynastic III to the Akkadian period (ca. 2450-2250 BC) in southern Mesopotamia was
a period of great social and political change which saw a shift from land being controlled by independent city-states
to territory being unified under a central administration. The transformation of the social organization led to a more
complex administrative structure, where the authorities of the individual centres were no longer independent but
acted on behalf of the ruler [4]. Raw materials and specialized craft production became highly centralized, with
specialists working under the elites' control. Administrative and economic texts [6] reveal much detail about
specific crafts, such as textile and metal working, including production output, worker numbers, internal
organization, and affiliation with political institutions. In contrast, little information is available for potters and
ceramic manufacture [6].
The Early Dynastic III/Akkadian pottery production has received little scholarly attention and it is assumed that pots
were wheel-made, standardized and mass produced, all traits typically associated with a state-organized society
[3]. The first evidence of potter's wheels goes back to the 5th millennium BC, and they seem well established in the
mid-3rd millennium BC. However, recent studies have highlighted that the manufacturing process was much more
complex, involving wheel-made, handmade and hybrid techniques, thus inviting a reassessment of the pottery
production and questioning the assumed regulatory relationship between potters and the state. The proposed PhD
aims to clarify the role, organization, and performance of potters within a centralized economic system and their
interaction with the institutions. To achieve this, my research will reconstruct the pottery manufacturing process
through the study of the material culture from select southern Mesopotamian sites.
The main site to be investigated is Abu Tbeirah located 7 km south of Nasiriyah in southern Iraq that has revealed
strata from both periods and has been excavated to high modern standards. The excavations led by La Sapienza
University unearthed a large settlement of 42 ha that was occupied by the Early Dynastic III/Akkadian period with a
continuation in the Ur III and Old Babylonian period (ca. 2112 - 1763 BC). Information about Early Dynastic
III/Akkadian pottery comes from Areas 1 and 4, in the northeastern and southeastern parts of the site, where
articulated buildings, graves and traces of different activities (fireplaces, hearts) were found. Preliminary analysis
showed, in contrast with traditional assumptions, a limited use of the wheel. One of the PhD's broader aims is to
establish whether this represents merely a local characteristic or whether it might reflect the production contexts
also at other Mesopotamian sites.

The interdisciplinary approach that will be used combines macroscopic, scientific analyses and experimental
archaeology to gain a contextual understanding of pottery production.